Investigate the role of RNA structure under the ambient temperature

Technical abstract
Plants, as sessile organisms, are continuously exposed to the changes of temperature caused by daily and seasonal fluctuation, called “ambient temperature”. Ambient temperature has an important influence on plant growth, development as well as biotic and abiotic resistance, which eventually significantly influences the yield of crops. Temperature regulated gene expression is highly dependent on alteration of RNA secondary structure, which is very sensitive to temperature change, even as little as one degree. Different species of plants adapt to different ambient temperature (ie: day average temperature (DAT) 16-28 ? for Arabidopsis while 18-32? for rice (Oryza sativa)), indicating global changes of RNA structure from one plant to another. We aim to uncover the global differences of RNA structures of Arabidopsis and rice in response to ambient temperature variation, and the contribution of RNA structure to the difference of ambient temperature for the two model plants.

This proposed study aims to understand how plants sense the safe range of ambient temperature between Arabidopsis and rice. We will perform global ribosome profiling and RNA structural profiling under different temperature regimes in rice. We will demonstrate the interplay between ribosome association and RNA structure. We will further determine the differences between the ambient temperature and extreme temperature. With the quantitative measurement of the alteration of RNA structure corresponding to the translation efficiency, we could define the “safe range of temperature” that is finely tuned by RNA structure changes. Furthermore, we will compare these structure features between Arabidopsis and rice to unravel the different effects of ambient temperature.